Ashmore whey

Cheesemakers of Canterbury whose cheeses won three prestigious Taste of Kent Awards in 2013 (and its Ashmore Farmhouse voted one of the top 50 cheeses in the world at the World Cheese Awards), seeks to extend its range of premium quality dairy products to include an excitingly new and innovative category of whey-based fruit drinks. The distinctive drinks, formulated using whey by-product from cheesemaking and locally sourced fruit juices, would be both nutritious and flavoursome to promote health and wellbeing. This development would open up new marketing channels to accelerate business growth, create employment opportunities, enhance the sustainability of the local agri-food economy and serve to promote the quality image of the local food industry in Kent.